Trains with Brains(R)

Trains with Brains(r) aims to integrate data from a range of remote condition monitoring sensors into Network Rail's monitoring and planning systems/processes, to enable operations and maintenance teams to address key cost efficiency and performance priorities via more informed possession planning.

This will be delivered via a head to toe monitoring solution, enabled via bi-directional integration between Transmission Dynamics and Network Rail.